Pioneering Progress: Insights into Effective Animal Welfare Interventions

In our modern world, animal welfare is a growing concern. Policymakers worldwide are striving to enhance animal welfare through various approaches, from regulations to education and incentives. However, the effectiveness of these strategies can vary significantly based on cultural, regional, and behavioral factors. We believe there is an exciting opportunity to bridge the gap between policy and practice using insights from human behavior change theory.

This PhD project offers a unique opportunity to:

1. Dive deep into understanding how cultural differences and implementation strategies affect the adoption of management practices that boost animal health and welfare.

2. Uncover patterns of success in animal welfare strategies across Europe, analyzing their underlying behavioral determinants and applicability to the UK context.

3. Conduct two pioneering farm animal welfare intervention studies, guided by human behavior change theory.

This PhD studentship is designed to be a collaborative and interdisciplinary journey. It offers an exciting chance to work at the intersection of biological and social sciences. You will be equipped with the tools and knowledge to tackle real-world challenges in animal welfare.